Ultra-light Dark Matter Searches with Atom Interferometers

Ultra-light dark matter consists of a class of light bosonic candidates that can be treated as classical waves owing to their large phase space density. Such dark matter candidates can cause extremely small time-dependent effects in matter. These fluctuations, which oscillate at a frequency set by the dark matter mass and have amplitude determined by the local dark matter density, could be detected using quantum sensors. This report reviews some basics of ULDM and introduces the salient points of ULDM detection with atom interferometers, one of the best examples of a large scale experiment employing quantum sensors. We present preliminary studies of refined searches of scalar ULDM at compact atom interferometers like the 10m AION experiment. Subsequently, we present detailed calculations of a DM-induced signal that could be used in atom interferometry experiments to disentangle a DM signal from potential backgrounds or other non-DM physics signals.